Queen Mary University of London - EPSRC Capital Award for Core Equipment 24/25

Providing world-class support and creating a world-class research environment for our researchers are key components of three pillars that inform Queen Mary's 2030 Research and Innovation Strategy. Queen Mary University of London (QMUL) continues to make significant capital investment to support researchers within the EPSRC remit and to enable access to state-of-the-art research infrastructure and equipment.
We intend to use this grant to upgrade or add to the supporting infrastructure of a number of key pieces of core equipment within Queen Mary. These invest to save activities will maximise usage, increasing capability and expanding the lifespan of four key pieces of equipment;
1. Upgrade of manipulator within FIB instrument for improved sample preparation.
The investment in this supporting infrastructure will ensure we maximise our use of a new Transmission Electron Microscope (TEM) microscope. TEM facilities are used by over 50 academics across the School of Engineering Material Science (SEMS), School of Physical and Chemical Science (SPCS), School of Biological and Behavioural Science (SBBS) and School of Electronic Engineering and Computer Science (EECS) in the Faculty of Science and Engineering (S&E). Research teams are currently using a sub-optimal manipulator which is producing sub-optimal lamella preparations or is resulting in academics needing to repeat testing. This investment will lead to significant improvements in sample preparation. In particular, the ability to measure the nanoscale structure and properties of matter will enhance the excellent materials science research undertaken at QMUL in areas from Green Energy materials to Fundamental Science.
2. Upgrade of existing particle image velocimetry system to include installation of laser safety system.
The investment in this upgrade will allow us to measure the velocity of the air flow around a test object, a capability that the laboratory is currently not equipped to directly measure. This will provide a step change in the ability of QMUL to conduct world-leading research in the EPSRC research area, “Fluid Dynamics and Aerodynamics”. By providing the capability to obtain high-quality velocity data in wind tunnel tests in a shared multi-user environment, the system will be essential in supporting at least four early career academics.
3. Upgrade of an existing Raman system (Renishaw InVia) to include 532 nm laser excitation.
The Renishaw InVia Raman gas lasers are at the end of their useful life and need to be replaced/upgraded to maintain system operations. The upgrade of the system by replacing one of the gas lasers (HeCd 442nm) by a semiconductor-based laser source (532nm) with a useful life of 10-15 years will ensure uninterrupted access to this critical research facility.
4. Upgrade of the collector block for the existing Thermo Delta IRMA to measure H2.
The growing cross disciplinary renewable energy research at QMUL needs to be able to measure hydrogen, and there is currently no cost effective means to do this accurately and rapidly. The growing need for sustainable energy has made sustainable hydrogen production a key part of Queen Mary research. For comparatively little cost, the Thermo Delta plus IRMS system could be upgraded to facilitate research across a broad range of inter-departmental energy and environmental sciences.